Sequence-Defined Pi-Conjugated Materials for Organic Electronics

Development of optimised synthesis for the formation of sequenced controlled pi-conjugated materials using cross-coupling chemistry and in-house developed membrane filtration.